Methods of multi-agent modelling under uncertain conditions.

The main aim of this project is to identify methods by which autonomous agents can select actions to safely achieve their goals in difficult environments. In order to consistently and reliably achieve their own goals, autonomous agents require a method by which they can predict the state of the environment. In multi-agent systems, a major influence on the state of the environment is the actions of other agents. Therefore, to generate this prediction reliably, an agent must be able to infer the behaviour of a number of other agents, and take this information into account when charting a course of action. This project aims to build on existing methods of agent modelling to extend them to large and open environments without the assumption of full observability.

The key research objectives and questions are to examine and ultimately develop methods by which agent modelling techniques can be extended to be effective under uncertain and challenging conditions. I have identified three sub-problems/desired qualities which need to be addressed in order to allow agent modelling methods used widely in toy-problems to be applied to noisier environments: swiftness (building up an opponent model without a long period of observation), compactness (allowing for multiple opponents to be modelled) and without the assumption of full observability.

To achieve these objectives, I will initially focus on developing methods which address problems associated with modelling a large number of agents (i.e., compactness) over a short time-frame (i.e., swiftness). I intend to use a combination of norm-based reasoning (assuming there is a normal agent, based on assumptions based on the environment and then classify outliers from observations of unexpected behaviour) and attention mechanisms. Following successful theoretical and experimental results, I then intend to extend this set of methods to allow for environments with limited observability.

The expected novel contributions are the set of methods (and experimental results) which allow environment/agent modelling to extend beyond well defined toy problems, thus allowing for safe action-selection for autonomous agents in real-world, noisy multi-agent environments. There is a rich body of literature which explores methods of inferring the mental state of other agents (known as opponent modelling or agent modelling). However, the majority of constructs employed (and resulting assumptions) rely on full observability, and a small number of agents to model.

The challenge of opponent modelling under conditions of partial observability and with a large number of agents remains an open problem within the field, and poses limits to the application of opponent modelling methods outside of well defined environments.

This PhD is relevant to the following EPSRC research areas: Artificial intelligence technologies, complexity science, potentially human-computer interaction, information systems, and theoretical computer science